University of Ulster and GLeonard Limited KTP 24_25 R1

To develop a (semi) autonomous robotic system for use in a range of refractory and related industries, to decrease demolition time and also significantly reduce the health and safety risk to manual operators in these industrial environments.